The University of Liverpool and LPW Technology Limited KTP 23_24 R2

To consolidate waste/unused Titanium alloy powders produced for additive manufacturing, into feed-stock rods by optimisation of the Conform(tm) extrusion process.